Rapid Match ? Linking Vulnerable Persons to Key Services

The UKs vulnerable persons list consists of 1.5M people. As highlighted by the recent BBC report (https://www.bbc.co.uk/news/ukengland-52123446), thousands of vulnerable people have been missed off the governmental list despite meeting high risk Covid-19 criteria. The list has been used by supermarkets to give priority to vulnerable customers.

Datactics specialises in data quality and matching technology. We believe this expertise will be helpful in creating clean and comprehensive lists of vulnerable citizens. This capability is crucial at present in identifying the most vulnerable and that it will have a big part to play in any post-virus exit plan.

We want to help the NI Government with maintaining and merging lists of vulnerable people with the intent of rolling out across regions in the UK. We can provide our Datactics platform and technical team to automate and continuously match and maintain data quality in vulnerable people lists. We have done this with the Surrey Council collating an accurate and up-to-date register of vulnerable people to provide to emergency services in the event of a local disaster.

This project will address data quality and matching issues through the enrichment and curation of the governmental vulnerable persons register along with matching capabilities to provide prioritization of key services to vulnerable people.

Key services such as retail and pharmacies are under extreme pressure to safe guard both people and supplies during the current Covid-19 pandemic. An issue faced by these services is the prioritization to ensure the needs of the vulnerable and at risk are firstly addressed. For example, many of the large retailers are at full capacity despite opening up more slots and extending delivery hours. There is an immediate need to provide a secure mechanism that enables the matching of people applying for these service slots against people details on the vulnerable persons register.

We believe that our current Datactics platform could be rapidly extended (within a week or two) and delivered via secure cloud services or deployed on governmental sites to provide this service.